Quantum Terahertz Imager using Coherent control (QuanTICo)

A new generation of THz imagers has been developed by Durham University using Quantum Technology. This high speed, sensitive, safe, non-ionising, imaging system is based on the concept of transforming low energy THz radiation to visible light, which can then be easily imaged using any well-established imaging technology.This breakthrough technological advancement has substantial potential in providing radical new solutions to real and current challenges in industry, specifically where current techniques are limited by material discrimination and throughput.